Cereal seed composition and end use quality

Technical abstract
Cereals are the major arable crops in the UK and provide food, feed and raw materials for industry. Different end uses require different composition in terms of the amounts and compositions of the major grain components: starch, protein and cell wall polysaccharides. This project therefore uses a range of approaches (including metabolomics, transcriptomics and transgenesis) to dissect the pathways and mechanisms that determine cereal grain composition and to exploit this information to tailor the composition for traditional and novel end use requirements.

Specific targets are:-

1. Manipulating the amounts and composition of wheat endosperm cell walls for health (dietary fibre), feed and processing (distilling, biofuels).

2. Understanding the mechanisms by which proteins determine grain mechanical and functional properties.

3. Manipulating the patterns of gene expression and pathways of protein trafficking and deposition to develop novel wheats with improved processing properties.